Leeds Beckett University and Sniffers Pet Care Limited KTP 22_23 R5

To develop and embed a bespoke marketing and new product development strategy and to diversify the customer base by developing a bespoke channel strategy.